Lasting ontology.

A lasting entity is (roughly) one which exists in time, is not a point-in-time entity and is not composed of point-in-time entities. I make the case for lasting ontology (an ontology of lasting entities), inspired by Aristotle's (lasting) ontology, and especially his accounts of change, powers, possibility and mereology. This view stands in opposition to orthodox ontologies which bottom out in point-in-time entities, such as those of Plato, Hume and Lewis. Lasting ontology, I argue, is parsimonious, fits well with contemporary science, and solves many long-standing metaphysical conundrums (including problems of changing (e.g. instantaneous velocity), change, causation and composition).